Advanced Motion systems For Intersecting Beam Implementation of Anemometric LIDAR

Wind LIDAR (LIght Detection and Ranging) is a technique that is used to remotely measure the wind speed and

is being used throughout the wind industry from site prospecting to wind turbine control. Floating Wind LIDAR

has been more recently introduced to replace expensive offshore meteorological masts, however multiple

intersecting beams are required to give a true 3D wind direction and this cannot be done with today's floating

Wind LIDAR designs. Existing floating LIDAR cannot adequately measure turbulence because of their diverging

beams whereas the converging beam LIDAR offers this capability which is critical to appropriate wind turbine

type selection. This project seeks to investigate the feasibility of constructing an advanced motion control that

can enable multiple Wind LIDAR beams to be intersected even when operating in the open sea from floating

platforms. This enhancement of details will lead to more accurate turbine performance assessment,

optimisation and also offer the opportunity to investigate and monitor what are the actual wind profiles hitting

these enormous offshore structures by offering volumetric 3d wind mapping.